Commercial Vehicle FCR by AA

Provide an ''active aerodynamic device'' that is fitted to commercial vehicles to reduce both consumption and carbon pollution.
The device is being designed to improve fuel consumption by over 6% of equipment readily available and fitted today by manufacturers & body-builders or 10% of no device fitted.
The product is intended to be fully automatic that requires no driver interaction and adjusts automatically to accomadate:-
- Variable trailer heights
- Weather, wind and temperature changes
- Speed and driving conditions